Value Grounds Nature

AxioNatura aims to contribute to the challenge, in explaining our world's existence, of terminating the explanatory chain without adhering to an arbitrary brute fact. First, the structure of an ultimate explanation and value-grounding (Axiological explanation) will be elaborated, and it will be argued that the value inherent in the natural world might provide an ultimate explanation for its existence. That aim will be achieved by offering novel support for the claim that our world exists because it is valuable. AxioNatura will follow Plato's footsteps and many of his followers in regarding the Form of Good as what bestows existence to the world. However, its novelty lies in offering a terminus for the value-grounding explanation by arguing: The value inherent in our world might explain not only why our world exists but also the reason why it is valuable. Next, AxioNatura will relate the metaphysical ground developed in the first part to some real-world examples that use a similar approach. It will be argued that some underrepresented non-Theistic religious traditions as well use the hidden approach of grounding Nature by value instead of resorting to supernatural beings. The latter attempt is expected to help with forming a more inclusive field of Philosophy of Religion. AxioNatura will unify some various forms of Nature Religion at a fundamental level. The kind of Religious Naturalism advocated by AxioNatura will also include theologies among Christian and Islamic traditions that consider God not as a being but as the holy ground of being. By offering a metaphysical ground to those underrepresented religious traditions, AxioNatura will give them a voice to openly practice their common commitment of valuing Nature. This will also empower them to bring ethical and environmental awareness to society from their own perspective.